Recombinant Vesicles for nanoreactor catalysis

The aim of this project is to develop an ERC synergy application (for submission in Nov 2025) to create and exploit biocatalytic nanoreactors for chemical and energy production industries. Realisation of this aim requires a new, close collaboration between my lab, at the University of Kent, with that of Professor Lars Jeuken (Leiden University, the Netherlands).
Cells use small membrane bound envelopes, called vesicles, to store and export molecules out of the cell. The ability to reprogram a cell to control this process has huge potential for synthetic biology as it would allow us to harness the cell's machinery for the controlled packaging and release of commercially-valuable molecules neatly packaged into vesicles. We have recently discovered a way to hijack the cell to control this process. This simple and cost-effective invention results in bacteria that produce these membrane packages filled with molecules of interest that are exported from the cell into the growth broth, and can be stored for months in the fridge. This novel technology represents a major breakthrough in recombinant protein production as it facilitates simple, efficient and rapid purification of diverse proteins for use in biotechnology and medical applications.
Merging the expertise in Vesicle Nucleating peptide -tagged proteins for the recombinant expression of vesicle-encapsulated biocatalysts (Mulvihill) with that of membrane transport, redox catalysis and nanoreactor engineering (Jeuken), will open up a new frontier in biocatalysis, by generating novel, self-contained synthetic chemical factories (nanoreactors). Success in this programme will see the development of a biotechnological platform in which engineered bacteria directly release nanoreactor for the biocatalysis of complex reactions. These nanoreactors will have functionality beyond the use of individual biocatalysts such multistep reactions (enzyme cascades) and compartmentalised chemistry. Furthermore, it will omit the requirement of biocatalyst purification as the nanoreactors can be straightforwardly and cheaply extracted from the growth media in an easily unscalable manner.